rust informer

Rust Informer is a highly effective and cheap rust warning device which is an easy to fit solution for both new and existing domestic heating systems, making it compatible with a wide range of boilers and renewable technologies which can be installed almost anywhere on the system and requiring only one unit for the entire system protection.
Its proven technology informs the home owner when rust is occurring very early within the interior of the heating system, safeguarding their investment by ensuring the installer has pre-commissioned correctly with the boiler manufacturers recommended water treatment agents. (The use of inhibitor has been a mandatory requirement within the Part L Building Regulations Heating and Hot Water Compliance Guide since 2005).